Development of an Innovative Modular System for Continuous Chemical Processing

The project, lead by Syrris, in collaboration with GSK, AMRI UK and the EPSRC Centre for Innovative Manufacturing in
Continuous Manufacturing and Crystallisation will develop an innovative modular system for continuous chemical
processing. It will develop modules that can be used by any chemical industry to perform unit operations such as liquidliquid,
liquid-solid and liquid-solid-gas phase reactions, crystallisations and aqueous work-up in a continuous process, with
analysis. The modules will be scalable, easy to use, automatable and able to be quickly reconfigured into hundreds of
conceivable single or multi step process systems. Within the project lifetime, this will enable GSK and AMRI to operate
more efficient, high quality and sustainable processes with easier scale-up. After the project, commercialisation of these
modules will enable the wider chemical process industry to benefit from the same advantages and generate significant
exports for the UK.

Potential impact
This project will initially focus on the R&D of truly innovative manufacturing equipment to enable the benefits of continuous
chemical processing to be easily accessed. It will then focus on the development of GSK and AMRI processes into
continuous processes using this equipment. It will bring innovation in the small scale flexible manufacture of chemicals by
providing a range of modular units with the potential of operations to the standards expected in the pharmaceutical industry
(GMP). This will allow a more sustainable and affordable approach to high value manufacture by allowing safer
manufacture and alternative synthetic routes. This is something that currently does not exist. Examples of the unit
operations amenable are: reactors allowing highly reactive chemistry, heterogeneous catalysed reactions; isolation
processes, including aqueous work-up and crystallisation and real time on-line analysis. The common principle behind this
project is to be able to utilise these processing steps, in a flexible way, for manufacture through a supporting control
philosophy that recognises the units deployed and brings the individual units together to perform a given synthesis.
The business led collaboration will bring together an equipment manufacturer and an EPSRC Centre, both focussed on
continuous processing with two chemical manufactures keen to exploit and demonstrate the benefits of an easy to use,
modular continuous processing system. Adoption of continuous processing at pilot scale manufacture will have a significant
impact on the sustainability of the UK's manufacturing industry and, with improved efficiency, there will be a positive
environmental impact through reduced wastage of raw materials, solvents and energy. The nature of the equipment
specification means that the result will not only be useful to the processes and industries of GSK (pharmaceutical and
consumer healthcare) and AMRI (API and speciality chemical) but will also be applicable to a wide range of chemical
reactions in all industries such as agrochemical, bulk and fine chemical, oil and fuel, etc. This project will develop the
continuous process equipment to a one-off or prototype level. However, after completion of the project it is planned that
Syrris will commercialise the products and export them through its worldwide sales and marketing channels (Syrris
currently exports over 90% of its products outside the UK).